Helping individuals and families to prepare and plan during challenging times.

We started out in 2018 with a simple mission - to make a real difference in easing the pain and emotional turmoil that accompanies the loss of a loved one.

A family bereavement is one of the most challenging and sensitive times of an individual's life and we would like to help make sure the aftermath is more manageable by helping individuals and families plan before this event takes place.

SecureTheFile is a complete digital archive of everything your loved ones will need should something happen to you. Securely store wills, passwords, funeral wishes, pet information and more in your own secure and shareable digital vault. From remembering your childhood to planning your funeral, SecureTheFile allows you to store your life and legacy and share this with family members so once you've gone, they have a clear view of your important documents, files, wishes and memories.

Having successfully started as a value-added product offered through professional advisers, we would now like to offer our service direct to all individuals and families in the UK, complementary, during these challenging times. By developing this capability, we will be able to help many individuals and families navigate the most difficult and sensitive time of their lives.

The digital tool encourages hard conversations to take place before it's too late and offers a digital solution to store and share the outcomes of these conversations, in addition to any other information. The online vault is innovative, user-friendly and has dozens of pre-organised categories.

We would like to create an 'Sharing After Death' feature to allow users to keep the more sensitive parts of their vault private until after they have passed away. The family and trusted friends will be notified of the existence of the digital vault, creating a trail to follow in the event of death.

We would also like to develop functionality to allow users to select someone to act on their behalf, should they become incapacitated, hospitalised or are not computer literate.

Knowing one's affairs are in order will provide peace of mind during what is already an incredibly challenging and painful time, leaving an invaluable gift for one's family.